Computational modelling of information transfer between cells

The exchange of information and resources between cells and tissues enables co-ordination of responses to environmental and developmental signals. In plants, the cytoplasm of adjacent cells is connected by intercellular 'tunnels' that cross the cell wall, allowing for the exchange of molecules. These tunnels can regulate traffic between cells which is of particular importance during pathogen attack. Yet how this information flow is regulated remains largely unknown.
Using computational models this project will unravel of how molecules are transported from cell to cell to shed light on the mechanisms that underpin information flow within plants. The successful applicant will be part of an interdisciplinary team working on cell signalling, with leading researchers in mathematical systems biology and plant cell biology. This project is well suited for someone with a physics, maths or computing background who has an interest in biology or a biologist with strong numerical skills.